XR Property Tour Framework (XRPTF)

A group of people stand in a showroom. A plan for a residential home development appears before them in 3D, someone points their finger at one of the houses, a larger plan of the home appears. An assistant voice narrates details of the house. Someone else points at the "explore" option, the plans disappear and the walls of the room transform into a room in the house. Everyone is now standing in the house, and can walk around, look out of the window to see the view, someone turns on the TV and everyone can watch a video describing the area. Having seen the property, they revert back to real life and the 3D plan rendering. This time someone selects the park area, and everyone is standing by a lake, watching a swan swim past.
XRPTF facilitates a premium quality portable multiuser AR/VR experience when demonstrating any area, indoor or outdoor, providing the framework so each implementation is possible at a small fraction of the cost of building each experience individually. The product supports up to twenty people in a 200m2 area.XRPTF is for property developers, architects, government planning bodies, anyone that needs to demonstrate any area to anyone.